Computer vision applications to UAV/drone survey tasks.

In recent years, drone technology (also called Unmanned Aerial Vehicles, UAVs) has progressed to the point where airborne photography has become accessible to the wider public. In combination with computer vision and 3D scene mapping, UAVs now offer accessible survey tools to the wider potential end-uwer community. However, 3D mapping from drone imagery does not yet lend itself easily to widespread use and some key technical limitations need to be overcome. Currently, 3D scene mapping is performed as an off-line process (post-survey) using UAV platforms that require several flights to cover any significant survey area (due to limited flight duration). Furthermore, the post-processing nature of the 3D renditions is not transparent and adds a significant impediment to any attempts at rapid post flight delivery. This PhD project aims to address these issues.